ELFy

A large scale controlled trial to evaluate the efficacy of ELFy - a unique family of apps designed to support long term health conditions - in facilitating real, enduring and measurable behavioural change through better self-management.